NetGrow - Network Portal for Growth and Opportunity for SMEs

Valuechain Technology Ltd, based in Liverpool, is leading an exciting new innovation project that has ambition to impact the manufacturing industry. With their growing B2B platform already boasting 55 leading industry associations and over 6000 manufacturing SMEs, Valuechain is uniquely positioned to spearhead the development of a new Data & AI led innovation, the NetGrow module.

By leveraging the power of advanced data analytics and machine learning techniques, NetGrow will empower manufacturing SMEs to unlock their full potential. The module will enable them to identify new opportunities for growth and innovation, diversify into new sectors, and pivot their business to take advantage of emerging technologies and industries.

NetGrow is not just a tool for growth, but a tool for change. By advancing net zero and resource efficiency, exploiting digital and technologically advanced manufacturing, and strengthening resilience and responsiveness in supply chains, the project will help create a more sustainable and resilient economy.

With a critical mass of use cases and industrial feedback upon completion, the Network Portal platform will represent a tremendous commercial opportunity. The initial target market for the platform will be manufacturers based in the Liverpool City Region (LCR), but we anticipate generating sales across the whole of the UK and beyond within a year of commercialization.

In addition to its economic benefits, the project will also contribute to the Equality, Diversity and Inclusivity of the innovation cluster by tackling issues related to resilient supply chains, high-value production, and key enabling themes such as digital technologies, clean energy, regulations and policy, and networked relations.

With NetGrow, we believe that we can empower manufacturing SMEs to achieve their full potential, unlock new opportunities for growth and innovation, and build a better, more sustainable future for all.